High Efficiency Silicon Carbide Power Supply

Power Gems are established developers and suppliers of high power lamp ballasts used in
Entertainment and Event Lighting. Their global reputation for delivering high quality,
innovative solutions extends to end customers including the major film and TV studios in
Hollywood.
Following the successful conclusion of a proof of concept project Power Gems now intend to
deliver a development of prototype project. This will produce a market prototype
demonstrating a radical new approach to the design of the switch mode power supplies used
in driving very high output DC discharge lamps (> 1kW).
Power Gems has invented a novel design concept which should result in a saving of at least
40% in both weight and volume over conventional solutions and is also expected to provide
up to a 30% increase in energy efficiency. The design is very demanding of high power
switch devices and it is only the recent release of components based on Silicon Carbide
technology that has enabled the company to consider a practical implementation of the
concept. Whilst the design makes particular demands of the MOSFET devices it enables
magnetic components to be used that are a fraction of the size and cost of those currently
required. Since common applications for high power lighting are either high on gantries or in
location filming the resulting quantum leap in portability will be of significant commercial
advantage.
Powering DC discharge lamps is a very specialist area. Any supply must be capable of
typically providing, and controlling, a 160 Amp drive current coupled with a 40,000 Volt
“ignition” pulse to strike the discharge. Unfortunately, as well as offering unique
characteristics, Silicon Carbide also has some serious design drawbacks and this represents a
technically very challenging project.
The eventual deliverable will be a modular prototype design, bridging 3 distinct markets, that
establishes significant reductions in size, weight and cost over current market products.